Birmingham City University and King and Moffatt UK Limited KTP 22_23 R2

To implement a novel use of data analytics and visualisation in a growth-orientated company for mechanical and electrical contracting, improving the effectiveness of project management and building information modelling management, and the accuracy of estimating to improve productivity and performance.